Connecting the universe: Bringing Real Time Analysis to Particle Physics and Astronomy

The universe in which we live, everything we can touch, right down to the smallest components we can measure, is made
of matter. This may seem like an obvious statement, but at the beginning of the universe, we know that both matter, and its
mirror opposite antimatter were created in equal amounts. This raises the question: 'Where has all the antimatter gone?'
In order to answer this and other fundamental questions about our universe, the fields of particle physics and astronomy are building some of the largest machines in the world. The Square Kilometer Array will be one of the largest and most precise telescopes, looking up at our universe, while the Large Hadron Collider and its HL-LHC upgrade will be the largest and most precise microscope, looking down at the smallest particles. Both of these machines need to process vast amounts of data, as quickly as it is produced, deciding which parts of the data are interesting to keep and which can be ignored. This is a major challenge, needing powerful computers to make decisions faster than ever before. The proposal develops new ways for these decisions to be made and monitored at the Square Kilometer Array and the Large Hadron Collider beauty experiment, to squeeze as much useful information as possible out of these machines in the hunt for new physics that reconciles particle physics and cosmology.

Potential impact
The proposal develops real-time analysis techniques to meet challenges in data processing for particle physics and radioastronomy. The techniques and methods developed apply to several fields outside of academia including, but not limited to: medical sensing, the internet of things and connected home technologies, self-driving cars and networked vehicles, and industrial monitoring and automation.

The proposal will generate impact by specifically developing the tools and techniques in an infrastructure-independent fashion. The resulting research will be disseminated through regular seminars and industy partnerships.